Queen's University of Belfast and Inov8 Systems Limited

To apply state-of-the-art sensor knowledge to develop new sensor capabilities to develop leading-edge control and optimisation technologies that will have direct application in the oil and gas industry as well as wider industrial applications.